Characterisation of the porcine pathogen Trypanosoma suis

Salivarian trypanosomes, transmitted by biting tsetse fly, are the causative organisms of
trypanosomiasis in animals, including livestock. This devastating disease has severe financial
implications for landowners throughout sub-Saharan Africa. Recent work at the University of
Bristol has identified a previously unknown trypanosome culture as Trypanosoma suis
(Hutchinson & Gibson 2015 Rediscovery of T rypanosom a (Pycnomonas) suis, a
tsetse-transmitted trypanosome closely related to T . brucei. Infect Genet Evol. 36, 381-8).
There has been no lab isolate of this trypanosome for the last 60 years, so very little is known
about its distribution, pathogenicity, life cycle or gen ome. However, T . suis could provide new
information about the evolution of the trypanosomes due to its close relation to human infective
T. brucei and other, animal infective trypanosomes.
The focus of this project is to explore the biology of T . suis, using both parasitological and
molecular approaches, drawing on genomic and transcriptomic data resources from
collaborating institutions. The project will draw on a number of techniques and analyses from a
number of areas including: bioinformatics, imaging, molecular cell biology,
immunocytochemistry, parasitology, phylogenetics and genomics.